Manchester Metropolitan University and CSols Limited

To merge powerful software technologies (nDrites) with advanced visualisation/imaging techniques to enable the development and launch of new to market, disruptive Apps that will be game changing for the analytical laboratory market.